Flow-itometer - the integrated non-nuclear density and flow meter

ITS is the world leader in electrical process tomography - the industrial equivalent of CAT scanning - where an array of electrodes placed around a pipe or vessel is rapidly scanned. These measurements are analysed using an imaging algorithm to produce a picture of the contents in real time, allowing chemcial engineers to "see inside their process". This project represents the extension of ITS's industrial product range, providing an instrument that can measure both density and flow of fast flowing, abrasive slurries. At present these measurements can only be taken using nuclear sources - typically the last resort for any sort of measurement. A safer, non-nuclear instrument will enable operators to improve the efficiency and safety of mineral processing, improving productivity and reducing the proliferation of hazardous nuclear materials.